Increasing the security and ease of deployment of remote working solutions

Covid-19 has resulted in a rapid, unplanned adoption of remote working. Organisations have struggled to adapt as there currently is no easy way to remotely configure the high security needed and a lack of suitable IT hardware in the right place.

Many solutions exist to facilitate remote working. Some remote working solutions are simple to set up and use, such as Go To My PC or similar, however these systems do not offer the level of security required to access sensitive data. More secure systems exist using VPNs and similar technologies, however these are complex to set up and require administrators to access the end user devices. Our proposal creates a remote access technology that offers the highest level of security, while also allowing the service to be simply set up and remotely administered.

For example, we supply central government departments with secure IT systems which allow secure remote working but currently we need physical access to their devices for initial onboarding. This delays deployments and creates logistical issues.

Our plan is to build upon our patented Trusted Cloud provably secure technology to develop a software defined, hardware enclave enforced mesh VPN that is quick to deploy and simple to manage. It will be easily administered built upon a lightweight mesh VPN using the proven WireGuard protocol combining the benefits of central VPN management with distributed key storage to create a zero trust networking system with secure local generation and storage for keys allowing rapid deployment of both BYOD and corporate devices. The VPN will be deployed as a simple app downloaded from regular App stores. This will enable remote administration of a secure VPN solution to dramatically speed up the delivery of a secure remote access solution and open the technology up to others who need secure remote working. For example, it would enable GPs to use their personal BYOD laptops, connect securely to their work computer and securely access patient data from a remote location without the need for complex central installations.